Machine Learning Techniques for Evaluating Disease and Drugs Effectiveness in Fibre-Bundle Endomicroscopy Systems

In partnership with GlaxoSmithKline (GSK) and the National Physical Laboratory (NPL), the project will build and utilise strong signal and image processing or machine learning skills to develop algorithms to improve the quality of data received from a Fluorescent Lifetime Imaging (FLIM) system called Kronoscan. There is an emphasis on developing robust algorithms that can be translated in clinical applications.